Understanding and responding to those bereaved through their family members' substance misuse

By investigating experiences and concerns of family members bereaved by substance misuse, this two-phase study will develop, test and validate guidelines to assist practitioners in supporting this group. At a time when substance misuse related deaths are increasing and support for bereaved families lacking, it will address a significant gap in understanding and addressing the needs of this group. This will be achieved through in-depth interviews with bereaved family members and consultation with policy-makers and practitioners in South West England and the West of Scotland. Based in the Centre for Death and Society at the University of Bath, the study will involve collaboration with researchers from the Universities of Stirling and Glasgow, with expertise in addiction studies, and include a bereaved family member as part of the Research Team. This collaboration will provide access to academics, policymakers, practitioners and family members to ensure that the study is conducted ethically, informed by practice and findings have maximum impact. The use of two study locations will increase representativeness. It is timely in view of a new Department of Health work programme on bereavement and increased attention being given to families in national drug and alcohol strategies.

Whilst much is known about the impact of substance misuse on families across the globe, little research has explored the experiences of family members whose relative has died through substance misuse, The only UK studies to focus on bereavement through drug use, have highlighted the lack of guidance for practitioners (Guy, 2004). A recent report suggested 1.5 million adult family members in the UK are affected by the illegal drug misuse of a relative. Though alcohol was not included, the numbers of families affected are believed to be even higher because alcohol misuse is a greater problem. Across the UK in 2008 there were 9,031 identified alcohol-related deaths (ONS, 2010) and 3,442 identified drug-related deaths reported to coroners (NPSAD, 2009). Death rates tend to be higher in drug and alcohol misusing populations than the general population, more likely to be sudden, related to overdose or suicide and associated with shorter life expectancies. Many family members will have been seriously affected by their relative's substance misuse, including worrying that their relative may die. Many will ultimately have suffered bereavement. Studies of those bereaved by other marginalised deaths, such as murder, suicide or AIDS, have highlighted that grief may be compounded by social and moral stigma and coping with disturbing memories.

With ethical approval from the Universities of Bath, Stirling and Glasgow, up to 50 bereaved family members from each study site: South West England and the West of Scotland, will be recruited from a range of sources to obtain a varied sample that will enable comparisons to be made within and between the two sites. Those who participate will be interviewed at length and on their own, with interviews undertaken sensitively and support services made available if needed. Interviewing will encourage participants to introduce their own topics of concern so as to develop theory that reflects their own experiences and meanings. Data will be analysed alongside subsequent interviewing, so that interviewing and analysis inform each other, a particularly effective approach in areas where little research exists. In addition to theory development, findings will inform development, testing and validating of new practice guidelines in consultation with policy-makers, practitioners and bereaved people.

Findings will raise awareness of issues faced by this important but neglected group of bereaved individuals and promote evidence-based practice through being widely disseminated via conferences and publications and shared with a range of interested people and organisations, including research participants and other bereaved family members.

Potential impact
Through a combination of bereavement and addiction studies expertise involving three leading universities, Bath, Stirling and Glasgow, this research is uniquely placed to contribute to knowledge and benefit academics and researchers from a wide range of disciplines. This will be achieved through contributing to theory development in an under-researched area; research practice in coping with methodological and ethical challenges of researching sensitive topics; understanding both the role and implications of social and cultural diversity within a society and commonalities in experiences of this type of bereavement that have a global application.

This research, by addressing two of the ESRC's strategic priorities, i.e. informing interventions and contributing to a fair society, will have a major impact on the following groups and individuals from the academic and non-academic community:

1. Practitioners, commissioners and key stakeholders in a range of fields
The knowledge exchange between academics and practitioners that will be fostered by this research, particularly in developing, testing and validating practice guidelines, which are expressly needed (see letters of support), will maximise impact in relation to a wide range of professionals involved with commissioning, managing and delivering services to families bereaved as a result of relatives' substance misuse. These include: drug and alcohol workers and the facilitators of support or self-help groups for families affected by a relative's substance misuse; bereavement and health care practitioners such as social workers, clinical psychologists, bereavement counsellors, palliative care nurses, oncologists, doctors, clergy, funeral directors; national organisations and networks e.g. Adfam (families affected by addiction), Drugfam, SFAD (Scottish Families affected by Drugs), Cruse and the Bereavement Services Association, the Federation of Drug and Alcohol Professionals, and the Dying Matters Coalition. All these groups will gain greater understanding of the impact on family members of the substance misuse-related death of a relative and what their specific support needs are. This new knowledge will directly inform service delivery and policy for this area.

2. Service users and families
The research will engage and impact on those who participate in the study through providing them with the opportunity to talk about things they may not have had the chance to talk about before. Furthermore, these participants will know that there has been little research done in this area and that they are helping fill a gap in knowledge, which will be used to raise awareness, enhance understanding and inform guidelines to enable support to be made available. In addition some participants will be directly involved in developing, testing and validating the practice guidelines. The interventions that these guidelines will inform will ultimately impact on the wider group of families as end users.

3. Students and those continuing professional development
This work will inform the teaching of social science courses, i.e. sociology, social policy, social work and health and illness, at each of the Universities (and at other universities), for example, in applying theory to specific social issues, such as marginalised and vulnerable groups, death and society, addiction, research methodology and ethics in relation to sensitive topics etc. and has potential to be incorporated into professional learning courses of disciplines affected by this research. At the University of Bath it will inform Foundation Degree in Funeral Services' units; at the University of Stirling, CPD units for families and substance misuse; and at the University of Glasgow, taught postgraduate units for the Drugs and Alcohol studies' programme. The research will also inform bereavement and addiction training programmes, such as those provided by Cruse, ADFAM and Drugfam.

(see pathways to impact)